Improving Forecasts of African Dust Storms for Oil and Gas Operations

Fugro GEOS and the University of Leeds are collaborating on a project to designed to improve dust forecasting for the Energy industry operating in North Africa. The project will seek to use knowledge derived from the NERC sponsored Fennec project, and to combine this with EUMETSAT data products, Fugro GEOS atmospheric modelling and in-situ data provided by an International Oil Company. The project aims to help the oil industry to reduce risk to its operative working in the remote harsh climate of North Africa.